Optimum topology for power handling in dual bandpass filters

Due to the ever-increasing need for capacity, the typical filtering requirements for RF filters deployed at cellular base stations are particularly stringent. Such high performance filters require estimation of their power handling capacity to avoid breakdown. Investigation of the stored energy distribution in network topologies of RF filters is one approach to estimating their power handling capacity.
The total time-averaged stored energy for a given transfer function is constant. It's distribution, however, is strongly influenced by the synthesised network topology. The aim of this research is to use a pattern recognition algorithm to find similarities in the stored energy distribution within filter networks realising single and dual band transfer functions. By finding such similarities, guidelines for estimating the optimum network topology for a given transfer function are to be deduced.